An ethnographic study of Muslim women in comedy

- What impact does female Muslim comedy have on Muslim and non-Muslim relations in Britain?
- Whether and to what extent is Muslim comedy an empowering form of resistance for Muslim subjects? How might the the comedy content be limited by expectations of Orientalist discourses?
- What influence do the comedians' minority identities have on their comedy? How might it intersect with debates of Islamophobia?